Observational investigation of the triggering of quasars

Using existing INT/WFC deep imaging data to investigate the morphologies and environments, and hence triggering mechanisms, for the most luminous AGN in the local universe.